iSotera essential modules development

iSotera is a spin-out from Juice Technology, created to commercialise a game changing
system developed to concept stage by Juice to power up and control LED lighting fixtures. It
creates a de-skilled, tool-less system that is easy to install, upgrade and maintain
and maximally reduces capital, installation, operating and end-of-life costs.
Market research done in Q1 of 2011 with a Proof of Market grant from EEDA confirmed that:
• the adoption of LEDs in lighting is starting to happen and is expected to grow with 40-50%
p.a. in the next 5 years
• the market for Lighting Control Systems (LCS) is set to double until 2015
• the iSotera system addresses key recognised problems with LED lighting and LCS
• the iSotera system is likely to represent a step change in costs of such systems
• no fundamental obstacles for its market adoption have been identified
Over the last 12 months strong interest has been obtained from the lighting and construction
industry.
The aim of the project is to develop the key modules of the system to prototype stage with the
performance, look & feel and cost structure representative of the final product. Industry
adoption also critically depends on the market’s confidence that the system will become
available in sufficient breadth. Therefore it is proposed to develop 2 main system
configurations at different power levels: a 200W and a 500W version, which differ materially.
This will confirm that the system is suitable for enough applications to be attractive to the
target market - commercial lighting.
This project is likely to have strong environmental, economic and social impact:
• accelerated adoption of the most energy efficient lighting systems
• the creation of up to 75 high quality jobs in the UK over 5 years with additional work
for other companies in the UK
• as part of Building Management Systems making buildings more intelligent,
contributing to well being, health and security.